MULTIMODAL urban transport: integrated modelling and simulation towards net-zero, inclusive mobility

Domestic transport is the UK's highest emission sector, and congestion in cities is costly (e.g. London £5.1bn in 2021). Drastically reducing urban car dominance is imperative to reach the UK's 2050 net-zero target, but also an unparalleled opportunity to create more equitable, inclusive and accessible cities of the future across the country. Recent UK investments of approximately £15bn seek to radically transform urban mobility and modality: £2bn for half of urban journeys to be cycled/walked by 2030 (e.g., cycle lanes, mini-Holland schemes), £5.7bn City Region Sustainable Transport Settlements (e.g., Manchester bus and cycle schemes), and £7bn to level up local bus services.

To realise full investment potential, and develop holistic adoption pathways towards net-zero, inclusive mobility, multimodal transport must be effectively planned, managed and operated, with people and their differences as a core consideration. This is challenging for a complex system-of-systems. On the supply side, modes compete for limited road space on shared infrastructure, creating conflicts. On the demand side, modes complement each other in intermodal journeys, jointly influencing uptake. For example, cycle lanes promote cycling, but may impact road speeds and exacerbate congestion and pollution, highlighting the need to evaluate person-level mobility and system-level emissions. A recent survey reported two-thirds of disabled respondents finding cycling easier than walking, highlighting the need to consider the broad disability spectrum and the potential for cycle lanes to improve access for all. Therefore, holistically optimising cycle lane schemes, as with all multimodal schemes, requires integrated methodologies: fully capturing multimodal transport systems' distributed and interconnected processes, the complexities of modal competition and complementarity, and the heterogeneity of traffic and population.

My research will overcome these research challenges and develop the first multiscale digital twin for the transport-people-emission nexus using a truly integrated approach to model and simulate multimodal urban transport, advancing and coalescing my adventurous research in multimodality, using traffic flow theory, agent-based modelling, and machine learning. This will enable the development of holistic adoption pathways towards net-zero, inclusive mobility through scenario testing and optimisation, with guidance and recommendations to support implementation. Leading a strong consortium of 3 cities and 12 partners, covering the entire multimodal transport value chain, I will collaboratively exploit the digital twin to realise UK strategic agendas: net-zero; Equity, Diversity and Inclusivity (EDI); and levelling-up. By holistically enhancing mobility for everyone, my Fellowship also will propel the Green Revolution for economic growth, leveraging the net-zero mission to unlock new business opportunities, and establish the UK as a global leader in digital technologies to tackle climate change. I will deliver a strong positive impact on making net-zero a net win for people, industry, the UK, and the planet, thereby enabling both me and the UK to become world leaders in multimodal urban transport, at the forefront of research and innovation.